Contemporary theatre-making and company longevity: technologies of creation, collaboration and remembering

Contemporary theatre-making and company longevity: technologies of creation, collaboration and remembering